Technology Demonstration of a Transformational Global Satellite Ground Network

Creating a global ground station network aimed at servicing the small satellite market operating from LEO. The aim of the project is to create 7 test ground stations to confirm the cost, market and technical feasibility to aid in developing a robust exploitation plan.